MyLifeHub: An interoperability hub for aggregating lifelogging data from heterogeneous sensors and its applications in ophthalmic care

Visual impairment is one of the most feared forms of medical disability, which imposes a great social and economic burden on our society. In the UK, the number of visually impaired people is almost 2 million, with total annual costs estimated over £13,000 million. Notably, age-related increase of visual impairment has been well-documented and is set to be on constant rise owing to the growing ageing population nowadays. Visual impairment has significant impact on quality of life (QoL), as reduced visual acuity seriously affect patients' daily and social activities, with substantial increase of risk of mortality, fracture and falls, depression and other emotional distress.

A variety of responsive instruments for quantifying functional impairment related to vision have been developed. Also, there are well-recognised generic instruments for the assessment of QoL in general health terms. These instruments contain questionnaires referring to a broad range of physical, social and psychological aspects, offering the basis for establishing the QoL profiles of the individuals under concern.
Any changes in the QoL profile, for instance, the increase or drop of the level of physical and social activities before and after an eye surgery, can be used as important indicators for the outcome of the treatment.

However, QoL assessment through written questionnaires has several significant drawbacks. Many answers often rely on participants' memory over a long period of time; people may read differently into the questions with their own interpretations; often there is no way of validating the truthfulness of many responses. These limitations raise serious questions on the reliability and validity of the measurements.

Remarkably, the rapid advance of the Internet of Things (IoT) technology grants us opportunities to build QoL profiles of individuals with increased reliability and validity by monitoring their lifelogging data captured by a variety of IoT assets (namely objects, sensors, mobile apps, web-objects, etc.) with constant connectivity and interaction in a pervasive network. MyLifeHub is such an attempt with focus on the interoperability of the IoT assets, aiming at a common, interoperable and internet-based environment for long-term lifestyle information for individuals. The system will keep users well informed about their daily activities, diet, sleep, mood, blood pressure, pulse, etc., enhancing self-awareness in health and encouraging positive attitudes towards lifestyles. Data sharing among different users will also be enabled to allow for experience exchange and to build healthcare social-networks among users.

Especially, MyLifeHub will feature new techniques enabling simultaneously and long-term quantifying the functional impairment related to vision underpinned with smart glasses (e.g. Google-Glass), which provide wearable sensors to connect with the environment through RFID, infrared, Bluetooth or QR code, allowing for a constant monitoring of the behaviours of people's vision.

MyLifeHub will be utilized as a platform to assess the impact of visual impairment on the QoL of ophthalmic patients both in general health terms and in vision specific terms. The research will be conducted "in the wild" through direct exposure to potential beneficiaries. Our clinical collaborator, Moorfields Eye Hospital (MEH), is the largest eye hospital in the UK and earns a reputation worldwide. The outcome of MyLifeHub will be evaluated by the end users (namely MEH and its patients), allowing for the assessment and forecast of the transformational impact of the IoT technologies in real world terms.

Potential impact
The potential beneficiaries of MyLifeHub are in 4 categories, including those from (1) ophthalmic care, (2) general healthcare, (3) the academic community for IoT research and (4) industry.

Visual impairment imposes a great social and economic burden on individuals and society. In the UK, it is estimated that almost 2 million people have sigh loss, among which around 360,000 people have severe and irreversible conditions. This number is set to increase dramatically, reaching 4 million by 2050. Visual impairment affects people at all ages especially the elderlies, causing significant problems in the increase of mortality, falls, and emotional distress, and many social problems unemployed and isolation. The cost of ophthalmic care is very high in the UK, for example, expenditure directly linked to eye health was over billions from 2009 to 2010.

MyLifeHub is an attempt to build quality of life(QoL) profiles of individuals with increased reliability and validity by constantly monitoring their lifelogging data using the latest IoT technologies. The long-term collection of lifelogging data from a spectrum of IoT assets will offer a completed set of evidence for reliable QoL assessment in ophthalmic care.

From a more general perspective beyond ophthalmic care, MyLifeHub also contributes to general healthcare by bringing fundamental transform to healthcare:
1) A long-term lifestyle record of individuals offer a significant input for personalised medicine, allowing individualised risk prediction and treatment that leads to enhanced reliability and timeliness of medical decisions.
2) Citizens/Patients receive great benefit by active involvement in self-healthcare. MyLifeHub keeps citizens informed about their daily activities and health, encouraging positive attitudes towards healthy lifestyles. This is supported by a rapid growing of public interest in self-healthcare.
3) Healthcare and associated social welfare costs are increasing exponentially due to growing ageing population and prolonged life expectancy, and they will soon become unsustainable unless we change the way in which people are supported. In many cases, there is a need to shift medical care from institutions to the home environment.

From the academic perspective, IoT research under new settings equipped with newly developed ICT gadgets from a very wide variety of background, such as lifelogging devices, smart glasses and mHealth apps, etc. brings new opportunities in addressing new challenges within the area of IoT and its technology enablers (e.g. scalable data mining, visualization and security). In addition, MyLifeHub also supports to build an infrastructure to maximise the yield of biomedical research expenditure by supplying healthcare providers with more comprehensive patient information.

MyLifeHub also comes with great commercial potentials. There is a growing public interest in self monitoring for transformative healthcare, evidenced by strong market indications: e.g. consumers used to self-monitor health conditions will account for more than 80% of wireless devices in 2016; more than 97,000 mobile apps available related to health, with the top 10 mobile health apps generating up to four million free and 300,000 paid downloads per day.